AGRISMART: AI-Guided Resource Integration for Sustainable Management in Agriculture and Resources Transformation

The AGRISMART project stands as a pioneering initiative, aiming to revolutionize sustainable agricultural practices through technology. Situated in Northern Ireland, it leverages Artificial Intelligence (AI) and Machine Learning (ML) within a Measuring, Reporting, and Verification (MRV) system to transform livestock slurry management, enhancing productivity while safeguarding the environment.

This advanced MRV system offers precise monitoring of nutrient levels, optimising manure management and reducing emissions. By converting livestock manure into biofertilizer and renewable energy, AGRISMART embodies a circular economy, adding value to farm operations and contributing to the green energy landscape.

At its core, the project demonstrates its viability at a functional 499kWel anaerobic digestion (AD) plant. This real-world application will not only validate the technology's efficacy but also build investor confidence and fulfill regulatory requirements, proving the system's scalability and market readiness.

AGRISMART seamlessly integrates with the agricultural industry, automating tasks, enhancing supply chain efficiency, and redesigning manure management protocols. The system is finely tuned to improve nutrient recovery and agricultural efficiency, thus addressing both economic and environmental challenges facing intensive livestock farming.

The project positions itself strategically within existing market frameworks, potentially benefiting from carbon and nutrient credits and mitigating the economic impact of policies like the EU's Carbon Border Adjustment Mechanism (CBAM).

With a target of reduction in phosphorus, AGRISMART aims to directly improve water quality, combating the issue of algal blooms and aligning with global environmental targets. This initiative marks a significant stride towards a more sustainable agricultural sector, demonstrating a commitment to ecological conservation through the application of AI.

AGRISMART is more than a technological solution; it's a sustainable shift in agricultural resource management. It's an investment in a resilient, eco-friendly future for livestock farming, where AI empowers growth and ecological balance.